Transformation North West

Building on the research expertise in design, digital technologies and the
creative sector across four core NWCDTP partner institutions (Lancaster,
Manchester Metropolitan, Liverpool and Salford Universities), innovative
cooperation and collaboration across the whole consortium will help to deliver
new product and service opportunities for businesses in the North West.

The approach draws upon the NWCDTP's research excellence in design,
technology and the creative sector, and the consortium's experience in
innovative in doctoral training.

Through interdisciplinary collaboration linking large and small-scale
businesses together, students will undertake an applied PhD typically
comprising three or four thematically linked projects with industry partners.
Adopting a open and cross-industry approach, students will fuse science and
technology with creative techniques, integrating place- and thematic-based
responses to foster conditions for a sustainable, resilient and inclusive
economy.

In response to the Industrial Strategy, research themes to which design and
creative practice can be applied include Artificial Intelligence, business
growth, digital health and innovative procurement.